The influence of AI advice on decision-making strategies in a hypothesis testing task.

The proposed research project sets out to examine the influence of role-playing AI as an advice giver on individual decision-makers. This is of interest due to the challenge presented to human decision-makers in executing evidence-based recommendations. A convincing body of evidence exists regarding how particular DM challenges can be positively influenced by assigning specific roles to advice-givers. However, in practice, human advice-givers do not execute such roles consistently or to full effect. This has been attributed to the influence social conformity and conflict-avoidance behaviours. Progress in the capabilities of modern AI programmes has resulted in the emergence of humanlike AI interfaces. These programmes interact with human users, generating responses in real-time. Such developments present novel research opportunities within experimental DM. This project sets out to understand how the introduction of a role-playing AI influences an individual's DM strategies. The first research question of the project is: What effect does taking advice from a role-playing AI have on individuals performing DM tasks? To study this question, participants will take part in a computerised medical diagnosis game under two conditions: with and without AI advice. The hypothesis testing strategies and test accuracy under these two conditions will be examined to provide insight into how the AI advice influences human decision-makers.